A novel ultrafiltration process to extract valuable proteins from potato peelings and waste

This project aims to develop a new process to extract valuable complete undenatured proteins from potato waste (whole stockfeed grade potatoes and peel), for use as high quality food grade vegan/vegetarian protein supplements, sport protein sources and as functional food processing ingredients. B-Hive Innovations Ltd are set to be first to market with this UK-sourced process and material. Our novel extraction process promises a step change in simplicity and cost effectiveness for handling complex waste compared to industrial chromatography, the only currently available technique. The project will build upon our existing proof-of-concept work and will solve the challenges we have identified in our initial scale-up investigations - dealing with variability of the complex input materials, eliminating the flow and membrane fouling problems, and optimising the balance between the two innovative modes at the extraction stage. The consortium members, who carried out parts ot the initial work, have come together to provide an integrated end-to-end group, with partners who own the waste problem, can scientifically progress the scale-up work, can build and operate at pilot scale, and who can take the final products and use them in New Product Developments.